URBANE: One Health approaches to support agroecological transformation ofperi-urban farming

“URBANE will explore the links between farming practices and health as it applies a One Health approach for tackling issues related to the application & intensification of peri-urban agriculture and the health of animals, humans and the ecosystem as a whole. URBANE supports sustainability through applied agroecology, allowing the achievement of better health of humans, animals and the ecosystem in general. Through sustainable agroecological practices in the peri-urban environment, URBANE aims to make cities more sustainable and inclusive, while boosting the productivity of small-scale food producers located in the peri-urban environment. The project promotes agroecology by building on local knowledge with the support of new technologies and the application of best practices. The use of novel tools and the engagement of local knowledge will be used to inform decision making and achieve a high impact. The URBANE decision support system will be delivered in two versions: a) for farmers in the form of a friendly application and b) for authorities providing information on the potential dangers and the environmental and crop yield impact of the application of agroecological farming practices. Formulation of policy recommendations resulting from the project’s results will support the broader adoption of the URBANE approach and help towards meeting the Sustainable Development Goals, Green Deal and Africa-EU Partnership goals.”